The Value of the Humanities

The defence of the humanities has become an increasingly important task in the context of recent cuts in the level of public funding for higher education. Advocates for the humanities often try to isolate a single winning argument. At the same time, they are necessarily constrained by the nature of the immediately perceived challenge to the humanities. Helen Small is writing a comparative study of the kinds of defence that have been most influential historically and that still command some conviction now. Her study has a dual purpose: to provide an intellectual genealogy of the lines of defence that have been most influential in the nineteenth and twentieth centuries, distinguishing between the arguments and describing each in detail; then to test the validity of each of the arguments for the present day. One concern, throughout, is the difficulty of speaking for 'the humanities' - a term only widely used from the 1940s to designate non-science disciplines. Another is the need to discriminate credible justifications for the receipt of public funds from general claims for the importance of the humanities.
The traditions of defence considered are:
-the claim that the humanities are distinguished by their emphasis on cultural interpretation and evaluation, with an indispensable element of subjectivity. Variants on this claim are found in Arnold, Newman, Mill, Ruskin. It carries widespread conviction, but it often comes attached to other assumptions (not always correct) about disciplinary differences between the humanities, the sciences, and the social sciences;
-the claim that the humanities are (in a good sense) uselessness or at a remove from economic use value. As a charge against the humanities, this claim is often sourced to Adam Smith. As a positive claim for them it has a particularly influential version in Arnold's Culture and Anarchy - not just in the content of Arnold's arguments for a liberal culture, but in his sense of what is needed in an authoritative language of defence;
-the argument for the pursuit of happiness. This is probably the least trusted argument for the humanities now, but it has a distinguished history in J. S. Mill's description of how reading Wordsworth rescued him from the mental aridity of a utilitarian education. Alan Ryan is among several modern writers who have sought to revive it as a means of rebalancing excessive emphasis on the critical function of the humanities;
-the most ambitious argument now regularly made for the humanities is that 'democracy needs us'. Its immediate source is the American liberal arts tradition, but it has much longer roots in Socrates' claim to be 'a sort of gadfly, given to the polis'. If it is to work today, the argument needs adapting and modernizing, but there are reasons to be wary of exaggerating the importance of the humanities;
-all the above justifications rest on conviction that the humanities have good effects in the world by their impact on our cultural life, our happiness, our political culture. That consequentialism is attractive if the critic is tasked with demonstrating the humanities' public benefit, but it neglects any special value in the objects studied. 'Intrinsic value' is a notoriously difficult term, but a number of critics remain drawn to it as a means of defending the content of the humanities, as opposed to 'transferable skills' drawn from them.
The concluding part of the project seeks to determine how these distinct strands of argument may work with and against each other situationally. It explores what is required for a defence to go beyond the circumstances that impel it and be more generally persuasive.
Publication of the book (where the arguments can be pursued in detail) will be accompanied by a series of short podcasts, freely available from Oxford University i-Tunes. The podcasts will focus on each of the defences treated in the book, providing accessible discussion of their strengths and weaknesses.

Potential impact
Among the primary concerns of this work is to improve the quality of debate between universities and public policy makers about the distinctive contribution of the humanities to the public good. The aim is to increase awareness of the defence of the humanities as an act (and a set of genres) with a long history - most relevantly, the history of defending the place of the humanities in a state funded education, and the separate history of defending their place within a publicly funded university system. Many but not all of the arguments for the value of the humanities that have been most influential since the nineteenth century are claims for public impact: the humanities are seen as improving the quality of our cultural life; or improving the happiness of individuals; or assisting effective debate about values and meanings, and so fostering skills essential to the health of the democracy. I find some aspects of those arguments compelling, though I argue that they cannot be a complete or sufficient defence of the humanities. So, while the research seeks to define credible forms of impact for the humanities, it also draws limits on the viability of this way of thinking about their value.

A comparative approach to arguments for the public value of the humanities is intended to have direct impact on the ways in which we debate this subject not just within the academy but more widely. The intention is to alter for the better the nature of the conversation university leaders have with politicians and civil servants; also the kinds of claims teachers and researchers in the humanities make when they represent themselves to the general public. An important correlative aim is therefore to attempt to correct some of the less accurate default narratives frequently heard from the humanities about the nature and imperatives of the audit culture in which universities, like all public institutions, now operate. Without trying to write the kind of book that would be better written by a social scientists, I wish to cast some of the more hostile accounts of recent changes in the nature of debate over public values in a longer historical context that would prevent implausible claims of the 'it's all down to Margaret Thatcher' variety. This can only be a secondary concern of the book, since it is beyond my remit and my expertise to produce the kind of detailed historical account of changes in the nature of public administration that lie behind the rise of the audit culture. Nevertheless, it should be possible to do enough along the way to indicate the weakness of some of the complaints regularly heard about the changes in our political culture that have often made accounts of our work in the humanities look strange to ourselves.

The combination of monograph publication with recorded podcasts on Oxford University i-Tunes (see http://itunes.ox.ac.uk/) should enable easy access to this work and maximize its audience. A direct means to attracting the attention of policy makers can be taken by advertising the work in Oxford University's annual publication Oxford in Westminster. I am currently giving a series of lectures around the UK and the US (to date: York, Edinburgh, Liverpool, Reading, London; and, in the States, Chicago, New York, and Rutgers, New Jersey) testing draft versions of the argument, and helping to build a ready reception for the finished work. I am also looking to organise a workshop in the later stages of the writing of the monograph, ideally under the auspices of the AHRC, as an occasion to test the claims for the validity of the book's arguments on those who have need of such arguments, and who have to assess their plausibility with a view to public policy making.